The University of Huddersfield and Actiform Limited KTP 22_23 R5

To improve the digitalisation of the business, in terms of design and production, implementing new processes and technologies to enhance productivity and implement net zero initiatives.